Levity CropScience Innovation voucher app

An innovative biostimulant has been identified to increase yield and quality of crops. Levity CS owns the know-how and aims to incorporate the active in other products. This will enhance the performance of other products and improve competitiveness. The project aims to test the incorporation potential as a pre-formulated solution. Phytotoxicity tests will provide dosage response curves as details for incorporation.